University of Portsmouth Higher Education Corporation and Fresh Fitness Food Limited KTP 21_22 R4

To increase production capacity, whilst providing mass customisation, and thus expand nationally and internationally through a franchise model by establishing processes for new food manufacturing facilities and capabilities based upon: data analytics, productivity and production design.